Improving speech intelligibility using acoustic source separation with audio frequency

Isolating a single target voice in a noisy environment is a challenging problem, especially forpeople with some degree of hearing loss. This project employs a novel solution that, for thefirst time, utilizes a compact microphone array, works in real-time and in real-life workingconditions with low computational requirements to separate a single voice from a mixture ofvoices and other unwanted sounds. This will improve the intelligibility of speech for peoplewho are hard of hearing with consequent functional and quality of life benefits. Audiofrequency induction-loop systems are the most-widely used assistive technology due to theirearly standardization and simplicity. This project will develop a prototype of an audioprocessing system that can be used immediately with existing induction-loops without theirmodification and will be the first of a series of products for this market.